Smart Windows Prototyping phase

The project aims to deliver a prototype of the new innovative technology, Smart Windows, which is being developed with the aim of providing quieter, healthier and more comfortable spaces in buildings through the use of automatically controlled windows. These windows would be able to control the temperature inside buildings, provide cleaner air and improve the acoustic comfort, while also requiring less energy than a standard mechanical air conditioning system. Examples of properties particularly well suited for Smart Windows include ones near airports, railways, and busy roads, as well as residential properties, schools and offices, which are often naturally ventilated.
The project has progressed further in the development of the prototype as initially planned. Therefore, we are now in a favourable position to test the prototype as assembled and conduct in-house empirical tests to assess the basic functionality of the device and the related coding.